Shelton's Coffee new development

This new product development will provide us with the tools to understand the key sensory attributes of our product and how these relate to consumer acceptability. It will also be a key part in our new product development, shelf life testing and quality control. This project will improve and introduce innovation to our current product.